Organic Thin Film Transistor arrays as a high performance biosensor platform

This project will determine whether the materials and processes developed by NeuDrive for
the manufacture of flexible display backplane arrays using its patented high performance
organic semiconductor inks could be used to make low cost (bio)chemical sensor arrays fit for
purpose for adoption within $14Bn (bio)sensor market.